Birmingham City University and GJB Holdings Limited KTP 25_26 R3

To transform a manufacturing facility into a smart factory by embedding AI, IoT, and digital twin technologies. It will boost efficiency, reduce waste, and improve profitability, ultimately demonstrating how traditional UK manufacturers can adopt Industry 4.0 to drive innovation, sustainability, and competitiveness in the window and door sector.